Before the End: Extinction, Anticipation, and Mourning in 21st-Century American Fiction

This project considers 21st-century American extinction novels as articulations of anticipatory mourning that
respond to the existential threat of ecological catastrophe. I investigate the difficulty of narrating,
considering, and grieving human extinction, and argue that these texts diverge significantly from previous
theological narratives of apocalypse, and recent post-apocalyptic imaginings of global disaster. The project
directs crucial attention to the epistemological difficulties of comprehending climate catastrophe and its
distinctive grief responses. I identify the representational strategies used to process this grief, and their
failure, arguing that the absence of satisfactory closure solicits the need for responsibility and action against
environmental threat.